Theory and Modelling in Chemical Sciences

This student is enrolled on the above CDT which is funded through the EPSRC CDT grant. The research project and institution will be chosen at the end of the first year of study.